Recovery and characterisation of high value functional proteins from leaf and vegetable sources for applications in the food sector

The project explores the application of innovative processing technologies (including microwaves and scCO2) to convert
UFSCW and renewable resources e.g lignocellulosic and agricultural residues into high-value chemicals. Application of a
biorefinery model to a range of bioresources will yield a portfolio of useful chemicals including sugars, proteins, platform
molecules and monomeric building blocks (for polymer production e.g PHAs, di-acids etc).The project will advance
knowledge into novel processing methodologies and explore how they can be applied to renewable resources.